"Thames Deckway" River Cycleway Consortium Ltd "Riding the Future".

Our mission for London is the Thames Deckway, a state of the art, traffic free pedestrian and bicycle pathway which will generate its own renewable energy along the River Thames. The Thames Deckway will be a fast, clean and safe cycling platform; an alternative to London’s hazardous and polluted streets involving state-of-the-art design, engineering, energy and safety of operation. The Thames Deckway is a hybrid infrastructure solution because it also functions as an adaptive emergency flood relief platform in the event of London flooding. Up to now we’ve relied on nationwide agencies to respond to environmental crises but we think this time has now past as local emergencies require local and creative responses. Thames Deckway will become an iconic lifeline and backbone of smart, urban environmental transport, a green energy civil engineering infrastructure project for London and other global megacities. www.thamesdeckway.co.uk